A Monstrous Body of Work: Fassbinder's Films through a Nietzschean Lens

My thesis' aim is to recover Fassbinder's radically disruptive force by accessing his films through the ideas of Nietzsche.
I will reassess the uncomfortably visceral effect of his films, arising not just from their confrontation of the political and
social body of post-war Germany, but from their incisive bodily engagement of the viewer. I will focus on the body politics
of Fassbinder's work, taking the abused and abject bodies populating his films as the prism through which issues of
selfhood, sex, and society are refracted. I will investigate Fassbinder's project of getting his recipients to "think and feel",
arguing that it is precisely the visceral jolts of his cinema which trigger processes of critical reflection, sounding out the
spectator's own pernicious habits of mind and inauthentic 'morality'. This, to paraphrase Nietzsche, is filmmaking with a
hammer. Nietzsche's contempt for "despisers of the body"; his concept of the Dionysian's logic of creation-through destruction; his idea of the artist as disrupter and "monster"; in addition to his notions of disgust and guilt, will provide
frameworks for exploring how Fassbinder's filmic bodies articulate his positioning in relation to the National Socialist past,
the "BRD" of his present, and the spectacle of cinema at large. This analysis will open out into an investigation of
cinema's crucial role in cultural memory, and will provide a route to unpacking the film-viewing experience and the nature
of film itself.